IBEX Enhanced Cone Beam Computed Tomography (eCBCT)

IBEX Innovations has recognised an opportunity to adapt its patented X-ray detector technology to Cone Beam Computed Tomography (CBCT). CBCT is a medical X-ray imaging technique that enables 3D reconstructions of body parts to be collected using a much simpler, cheaper and more flexible set-up compared to conventional Computed Tomography (CT) systems. However increased levels of scattered X-rays reach the detector, resulting in reduced image quality compared to standard CT. This has restricted the adoption of CBCT in medical imaging to niche markets such as extremity imaging. The IBEX technology has been proven to reduce the effect of scatter in standard digital radiography systems used in fracture clinics and also provides accurate materials information, such as Bone Mineral Density data, that can be used to diagnose Osteoporosis. This project will adapt the IBEX technology to CBCT imaging with the result of improving image quality to a level similar to regular CT and providing additional materials information to aid in diagnosis of a variety of conditions. Project success will enable widespread adoption of CBCT for medical imaging and offer significant benefits to patients and the NHS in terms of dose and cost savings, improved patient comfort and equipment availability.